HyFlyer

ZeroAvia is developing a hydrogen fuel cell powertrain for light aircraft and plan to demonstrate principal technology readiness by mid-2020, by flying a 6-seater plane 300 nautical miles, equivalent to London-Edinburgh. The commercial market entry will be with a sub-regional aircraft with increased range in 2022, providing a zero-emission and 50%-cheaper alternative.

The project brings together a unique group of innovative UK organisations with the aim of enabling a potentially transformational shift to zero-emission aviation, whilst reducing road and rail congestion, cutting air pollution and noise, supporting regional regeneration and creating greater choice and convenience for consumers.